Queen's University of Belfast and Bia Analytical Limited KTP 21_22 R2

To develop, apply and embed advanced software engineering and statistical modelling techniques to the model development and validation processes for food authenticity tests.